OPTImisation of thermoplastic composites Manufacturing with intelligent Automation (OPTIMA)

To meet the targets for NetZero and their end user demands, the aerospace composite industry is moving towards **more sustainable materials**, **faster production rates** and **cost-efficient solutions** for the manufacture of composite parts.

An important focus for the industry is the replacement of thermoset composite parts with those manufactured using **thermoplastics**. Thermosets are formed by the irreversible chemical reaction of a resin and once formed cannot be reshaped. Thermoplastic composites can be heated to soften them allowing rework. This opens up new forming routes and enables repairs. Thermoplastics are easier to **recycle**, have a **long shelf life** (when compared to thermoset prepregs) and it is significantly easier to **automate the manufacturing process** than thermosets. However, there are plenty of technical challenges to overcome before these materials are widely adopted by the aerospace sector.

Our **combined innovative approach is a complete material** and **process solution** which addresses these industry requirements by **developing novel sustainable thermoplastic intermediate composites materials** and **downstream processing techniques** to deliver composite parts at **faster rates** and **lower costs**.

The new material and process developments being proposed are expected to **reduce the critical rate determining manufacturing step from hours down to possibly a few minutes**.

The project will target TRL 6 development and the demonstration of the rapid manufacture of sustainable composite parts at rate.

The project is led by **Airborne Composites Ltd**, a provider of Automation for the manufacture of composite parts, who already has significant experience of managing similar size projects. **Sigmatex** is a UK based pioneer in design, development and manufacture of Textiles and the **Composite Centre, AMRC (University of Sheffield)** has significant experience of developing new thermoplastic composite intermediate materials and the simulation of manufacturing processes.